Computational Intelligence for algorithmic support of teams in data-intensive contexts

This Ph.D. studentship between the University of Glasgow, Quantic and Thales Scotland will explore the topic of Human-Machine teaming in situations with time-sensitive decision making, cognitive and data overload and significant information uncertainty. The project will explore the use of machine learning and other AI techniques to help fuse multi-source information and provide decision support for a team of humans